Disrupting UK solar: repairability and risk-sharing through tracking-as-a-service

MaxTrax is a revolutionary dual-axis tracker(DAT) for solar PV arrays that maximises solar generation by orientating the solar panels towards the sun in a north-south, east-west direction, through the seasons and day the day. DATs are critical for high latitudes where single-axis trackers(SATs) that only move east-west to track the sun have a relatively insignificant impact. To date, widespread adoption of DATs has been hindered by complex design and the perception of increased need for operations maintenance, the need for heavy concrete foundations for installation(increasing capex) and insufficient understanding of optimised layout of DAT solar arrays.

In response, we propose this project using Human Centred Design(HCD) and systemic design techniques to quantify failure risks and develop a robust repairability model of key components and develop a new business model based on this repairability model.